Development of a novel engineered sensor to detect heme bioavailability within cells.

Heme (Iron protoporphyrin IX) is an essential cofactor. When bound to a heme dependent protein, the protein can participate in a number of functions such as, electron transport, gas transport and metabolism. Heme synthesis and degradation requires tight regulation to maintain a healthy concentration of free heme (heme unbound to protein) as free heme is both hydrophobic and cytotoxic. The aim of this project is to understand the bioavailibity of heme for indoleamine 2,3 dioxygenase (IDO1). IDO1 catalyses the oxidation of the amino acid tryptophan to N-formyl kynurenine and in turn activates the kynurenine pathway (KP). The role of the kynurenine pathway is the formation of nicotinamide adenine dinucleotide (NAD+), an important cofactor, however if this pathway is overactivated it can result in tryptophan depletion and an accumulation of KP metabolites which can have detrimental effects. This is especially prevalent in tumour microenvironments whereby increased IDO1 activity has been linked to a poor cancer prognosis. Heme binding to IDO1 is what makes this enzyme able to activate the kynurenine pathway and so is an important step to probe in a physiological environment. This is done using a novel engineered sensor, named IDO1mCitrine. This recombinant protein consists of IDO1 tagged with a compatible fluorescent protein named mCitrine. When heme is bound to IDO1 there is energy transfer from the fluorescent protein to heme by Förster Resonance Energy Transfer (FRET), resulting in reduced fluorescence from mCitrine, this is called quenching. This fluorescence decrease can be quantitatively measured using methods such as Fluorescence Lifetime Imaging Microscopy (FLIM) to determine the bioavailability of heme for IDO1 within different cell types under varying conditions. This project is supervised by Professor Emma Raven at the University of Bristol and falls within the Chemical Biology and Biological Chemistry EPSRC research area.